High Resolution Ion Conductance Microscope

This project is to develop a high-resolution surface scanning ion conductance
microscope capable of a resolution of 1nm in the z-axis and 5nm in the x- and yaxes.
This would exceed the resolution of scanning electron microscopes at circa
one tenth of the price.
A second objective is that the new microscope should be capable of scanning at ten
frames per minute, compared with one frame per minute achieved by our existing
scanning ion conductance microscopes